University of Strathclyde and Scottish Water Limited

To create analytical tools to uncover trends in water quality failures within the water treatment system, focusing on progressive risk of bacteriological growth, to predict failures and plan efficient interventions.